Computational and Experimental Investigation Into Two Phase Flow in an Aeroengine Bearing Chamber

The project aims to use computational and experimental investigation to enhance and extend two phase modelling capability for aeroengine bearing chambers.

Fluent (CFD software) will be used to model bearing chamber relevant scenarios developing and extending modelling capability where necessary.

Experimental work will be performed using G2TRC test facilities in order to collect data relevant to bearing oil shedding, film behaviour, flow and heat management. A variety of conventional and advanced measurement techniques including high speed imaging and laser methods are envisaged within the experimental portion of the project.

Comparison of experimental data with computational models will be used to validate CFD.